Novel Modular Electromagnetic Stirrer Technology for Continuous Aluminium Casting, Furnace, Ladle and Associated Applications

Altek is a world leader in the extraction of molten aluminium from dross either by direct draw
off or through the use of rotary furnaces. The company are also world leaders in developing
& applying electromagnetic stirring into furnaces & ladles & refining/holding furnace
installations in the aluminium production industry. Altek is proposing to develop advanced &
more compact electromagneto hydrodynamic technologies & devices for application in
electromagnetic stirring technology that can deliver an advanced level of aluminium melting,
pouring & semi-finished product processing performance providing circulatory benefits
including higher productivity with reduced fuel consumption & dross generation.
Additionally the electromagneto hydrodynamic) technologies would be utilised as a retrofit
unit to be employed on continuous casting lines to modify the metallurgical grain structure &
reduce alloy element segregation & porosity to provide improved performance in both high
technical specification alloys for aerospace as well as proprietary alloys that require
subsequent thermo-mechanical processing into final products ranging from extrusion to
rolling. This advancement would provide real economic & environmental benefits to
aluminium smelters, primary & secondary aluminium producers.